Numerical Modellling of Multiphase Flow

EPSRC Portfolio Research area: The project is relevant to various EPSRC research areas mainly in energy, environment and manufacturing themes. Software engineering and continuum mechanics which are highly relevant research areas have been considered to be 'grow'.

Description:
The project aims to develop a numerical framework which can be applied to various multiphase flow problems (gas-liquid, gas-liquid-solid, etc.) in engineering and scientific research fields such as energy, environment and manufacturing. Although there are huge demands of practical multiphase flow simulations, there is no established numerical framework which can simulate a wide variety of practical multiphase flow problems.
The research team has developed a highly unique and world-leading numerical framework for multiphase flow simulations (see http://goo.gl/CYE1RA). The PhD student will begin work based on the existing numerical framework, and is expected to improve/modify the numerical framework and numerically study multiphase flow phenomena. The PhD student will have the opportunity to choose specific choices in numerical modelling from topics such as Turbulence modelling in multiphase flows, Interactions between multiphase flows and structures, Phase changes, Contact angle modelling, High performance computing (massively parallel computing, GPU computing, Machine learning; and research topics in fluid phenomena such as Energy: primary atomization, energy mining, cooling system (boiling), etc., Environment: CO2 capturing, rain drop formations, heat transfer across ocean surfaces, Tsunami/flood damage predictions, etc, Manufacturing: inkjet, coating, spray cooling, robotics, etc.